Sheffield Hallam University and Rotary Engineering UK Limited

To develop a high value, patterned metal laminate material using friction-stir welding for use in the jewellery and decorative metals industry.